The UK Citizenship Process: Exploring Immigrants' Experiences

Over the last decade the UK government has adopted a number of measures related to immigrants' integration into British society. People applying for citizenship and/or permanent residence now have to go through a new process: they have to take and pass the 'Life in the UK' test (which is also a way of testing whether they have learned English), and to gain citizenship they must attend a public ceremony.

The government (under both main political parties) believes these requirements will reinforce 'social cohesion'. Many observers, however, see them as excessively burdensome; some academics describe them as oppressive (and even racist) and believe the real effect is to exacerbate immigrants' marginalization. But the research supporting these competing claims usually focuses on policy documents and other forms of public discourse, rather than directly on the immigrants themselves.

The research we propose here, then, will investigate immigrants' 'lived experience' of the citizenship process as it has evolved in recent years. We will interview people who are taking the preparation courses designed to help them pass the tests, and we will talk to them about their participation in the citizenship tests and ceremonies. In order to analyse the effects of the process on the longer-term, we will also undertake statistical analysis of existing survey data on these matters. The overall goal is to learn about immigrants' perceptions and experiences of this process, in particular to understand how it affects their sense of belonging, political participation and subjective well-being (happiness). We will carry out the research in Leicester and London (Barking and Dagenham, Newham, Brent). Choosing two of the most diverse places in the UK will allow us to interact with a wide range of people and to compare their experiences of the process on the basis of their social class, country of origin, religious/ethnic identity, education, etc.

Combining these different research methods will give us new data and new perspectives on an important policy area. We have extensive plans to share the findings with community representatives and policy makers. This research is needed in order to get a better sense of how immigrants themselves experience policies related to integration and citizenship. It is also timely in a context of intense debates on social cohesion and the promotion of 'Britishness'.

Potential impact
We anticipate three areas of impact:
- increasing the effectiveness of public services and policy: by assessing the quality of services and policy, connecting the needs of policy-makers, service-providers and users involved in the citizenship process
- enhancing quality of life and wellbeing: by improving migrants' understanding of the citizenship process
- improving social cohesion: by increasing awareness of different groups (and the public at large) of consequences of the citizenship process

Project results will demonstrate individuals' and groups' needs in accessing the citizenship test, providers/organizers' understandings of learners' experiences, barriers to and examples of good practice in supporting learners, the long-term outcomes of this process and the extent to which intended objectives are achieved.

The following groups will benefit from and be interested in this work:

- Immigrant and refugee advocacy organisations and Immigrant groups:
The project will engage directly with migrants and organisations involved in the citizenship process including through community facilitators.
Problems organizations identified in discussions with the research team include: learning why people choose to take the test or not; what its impacts are and how different groups experience it; whether non-profit organisations should consider providing test preparation; and awareness of long-term impacts.
This engagement will ensure the policy relevance of the research by providing diagnosis of the needs and abilities of different migrant groups. It will also encourage reflexivity and challenge preconceptions of advocacy and service providers thereby feeding into longer term strategy and practice.

- Community colleges and other organizations that prepare individuals for citizenship tests, test centre officials, local government officials, UKBA, Home Office:
The project will contribute to an evidence base regarding the test-taking process that could prove influential in shaping how community colleges and other organizations prepare people to take the test. More broadly it will contribute to policy debates surrounding the value of the test and its role as a means of integration in the short and long-term, e.g. generating better understanding of different groups' experiences and perceptions of the tests and ceremonies; and assessing effectiveness of preparation and the test as a mechanism of inclusion.
At the end of project workshops we will discuss project results, provide participants with an opportunity to critically reflect on their everyday experience, facilitate the development of networks between different actors, provide an opportunity for users to comment on the practical implications of the research for their own work, identify further issues that research could investigate and develop collaborations for future policy-relevant research in partnership. These workshops will ensure impact beyond the life-span of the project among participants who will be drawn from the different groups listed above.

- Wider Public, Policy Actors:
The final non-specialist report and executive summary will enable us to engage with other groups beyond those participating directly in the project and after it is concluded. The report will present key findings and reflections from the academic and stakeholder workshops, and will outline the policy and practical implications of the research for individuals, groups and organisations involved in the 'citizenship process'.
A recent spate of articles on the citizenship test, focusing on its perceived difficulty and fairness suggests the research would be highly newsworthy and of interest to the wider public. Non-specialist publications through policy networks, think tanks (e.g. Institute for Public Policy Research) and media engagement through op-eds for general press in London and Leicester will enable us to reach policy actors and organisations, beyond the life span of the project